An innovative live interactive virtual exchange platform. Revolutionising Global Connections: Fostering Understanding, Collaboration, Interracial Friendships, and Equality.

Sitota is a UK-based arts and culture SME with a core project team consisting of CEO/project lead, a serial entrepreneur as commercial lead and an experienced teacher, musician and events manager as schools coordinator.

Over three-quarters of UK teachers believe that more could be done within the education system to celebrate diverse cultures, people and experiences. With 9M pupils, including a third from minority ethnic backgrounds, celebrating diversity is vital for addressing racial bias and the harms caused by stigmatisation and inequality. To this end, Sitota is creating the world's first primary school-focused virtual exchange platform to concentrate on race, equality, diversity and inclusion. It will enable British children to build intercultural understanding, interracial friendships, work on collaborative projects and become ambassadors of EDI and cultural awareness. Sitota will be the first platform to use enhanced technology to allow primary school children to participate in virtual exchanges.